Machine Learning Applied to Computational Chemical Biology

Machine Learning (ML) is a rapidly expanding technique being applied to chemical problems, this project will investigate its use to predict small molecule protein interactions; in particular if it can be used to predict the entropic component of such interactions.